Advancing Bioprocess Sustainability for Poultry Feed from Algal Biotechnology (ABS-PFAB).

This project's vision is to develop the **next-generation of algae-derived products** for use in **poultry production** in the **UK, Canada**, and other commercial markets worldwide (including South America, Australasia and MENA).

The proposed R&D will make improvements to existing processes to:

1\. **significantly reduce carbon footprint of omega-3 production**,

2\. **develop a sustainable protein source**.

Both (i) and (ii) will help with the aim of achieving **net zero agriculture emissions by 2040\.**

The key objective of the project is to develop a more sustainably produced, nutrient dense, chicken that will provide a **rich source of omega-3 oils in the human diet** **whilst enhancing the overall efficacy of poultry production**. The project consortium envisages that the results of this technology will also be applicable to other areas of primary agriculture (e.g. aquaculture, pigs) and expand access to essential lipids in human diets globally.

**Commercial on-farm studies**, in both the UK and Canada, will use a range of sensors and electronic (big) data to prove the validity of this innovative approach to poultry farming.

The **Canadian and UK partners** involved in this project are already **experts in specific areas** i.e. **production of algae products and manufacture of novel/sustainable animal feeds, respectively.** The innovative aspect of this project is to bring together both of these key skills into a fully collaborative R&D project that is to generate **new products** that have **commercial and sustainability** **(i.e. reduced carbon)** benefits for the worldwide **primary agriculture industry.**

Furthermore, by combining these complementary skills it is envisaged there will be improvements to the welfare of livestock and benefits to human nutrition.